CICERO (Classic Car ElectRificatiOn)

The CICERO (Classic Car ElectRificatiOn) project addresses 2nd life opportunities for EV battery packs that pushes beyond the current state of art.

The key objectives are: (i) develop a digital vehicle configurator and digital-twin of a Classic/Heritage vehicle, (ii) create a disassembly process designed and optimised via a digital twin. (iii) address logistics and OEM liability issues, and (iv) design a proof of concept classic vehicle demonstrator.